Norwich Castle Gaol

In partnership with the University of East Anglia Virtual Past team (VP), Norwich’s Heritage, Economic and Regeneration Trust (HEART) intends to provide a clear and comprehensive display and model, together with a range of maps, plans, images and texts, which will appeal to a range of individuals and organisations. The display is primarily aimed at non-specialist users, and constitutes a valuable educational resource for schools and universities, not least in providing information about the castle and its role in urban life. As part of a more comprehensive website of Norwich’s heritage sites, it assists HEART in its mission to promote and preserve Norwich’s remarkable cultural assets and to provide other civic bodies with materials that will assist in their own conservation projects.